Sortable silt analyses on IODP Expedition 382 Scotia Sea sites

The sedimentary record of the Scotia Sea keeps the information of the major Antarctic Ice Sheet oscillations, variability in the oceanographic pattern of the Southern Ocean and main regional tectonic events. Three sites were drilled in the Scotia Sea during the International Ocean Drilling Program (IODP) Expedition 382. IODP Expedition 382 sites recovered an almost continuous record between late Miocene and present day, in two distinguished basins of the Scotia Sea located to the south and to the north of the South Antarctic Circumpolar Current Front. In this time frame, major changes in the oceanographic pattern were triggered by the global climatic variability and the oscillation of the Antarctic Ice Sheet. Thus, the changes on the speed of bottom flows would reflect changes in the environmental conditions with major impacts on the Global Thermohaline Circulation and by extension on the Earth climatic system. I propose to perform systematic sortable silt analyses on discrete sediment samples from the IODP Expedition 382 sites recovered in the Scotia Sea. Fine grain-size distributions derived from sortable silt analyses have been widely used to infer palaeoflow speeds at the time of sedimentation. Combination of the sortable silt results with regional seismo-stratigraphic studies will provide the reconstruction of bottom current paths and velocities in the Scotia Sea and their variability through time. This will allow the reconstruction of the oceanographic pattern of the Scotia Sea and the Drake Passage, and how its variability relates to the Antarctic Ice Sheet evolution. Overall the proposed research will allow comparison between bottom-current sorting, ice-rafted sedimentation and ice sheet dynamic behaviour. Results of the proposed study would reveal the evolution of the oceanographic pattern and its link to the Antarctic Ice Sheet evolution, involving global climatic implications.

Potential impact
The oceanographic variability addressed in the research proposal has direct impact in the evolution of the Global Thermohaline Circulation and the Antarctic Ice Sheet. Therefore, it is related to cutting edge research topics including climatic, oceanographic and geological controls on ice sheet stability, which have implications for debates on Antarctic contributions to global sea level rise and global climate change. Thus, aspects of the proposed research are of societal relevance in addition to prevalent scientific topics. The project addresses exciting topics such as the influence of the oceanic gateways on past climate changes that are expected to be of interest to the wider scientific community. In addition, the research involves close correlation between sortable silt (sedimentology) and seismo-stratigraphic (geophysics) analyses, promoting collaboration and synergy between different fields in geosciences.
Exciting results with interdisciplinary and societal implications will be derived from the proposed research, so appropriate dissemination is fundamental. The scientific community will be aware on the project results through presentations in international conferences. In addition, seminars will be given at British Antarctic Survey (BAS), Royal Holloway University of London, Durham University and Victoria University of Wellington. The comprehensive presentation of results will inform and educate the potential next generation of scientists in polar geoscience and broadband the dissemination of the research results.
The present proposal aims to reach the general public and increase the awareness on the influence of the oceanographic pattern in climate change. To promote a broad dissemination of results the researcher will participate in a range of outreach activities. The Communications team at BAS routinely organizes several educational outreach activities with the aim of promote science to schools and the general public. The researcher will actively engage in these activities in order to maximize publicity and impact of the research. The researcher also envisages participating in events such as Cambridge Science Festival, thereby improving the public's understanding of geological, oceanographic and climatic processes.
Upon the lab analyses of the samples, this proposal will provide with a large database of the grain size of the sortable silt fraction for sites U1536, U1537 and U1538. This database will be useful for further research related to the study area. It will be available towards International Ocean Discovery Program (IODP) data system (LIMS). The data will be accessible after publication to the IODP Expedition 382 Scientists, who are expected to consider it on their research. After moratorium period access will be given to the whole scientific community according to IODP data sharing policy. Further research will be promoted, to widespread access to the database it will be available at BAS and widely available through the Natural Environment Research Council (NERC) Polar Data Centre.
The proposed research will be correlated to similar studies in the South Falkland Slope sites of IODP Expedition 382. The results of this project would constitute a solid base for high resolution studies on sortable silt at selected intervals. In addition, the proposed research will facilitate correlation of IODP Expedition 382 with IODP expeditions 374 and 379 as well as proposal 732-full2, Ocean Drilling Program (ODP) Legs 113 and 178, and Deep Sea Drilling Project (DSDP) Leg 28.